STREAM-TWS: True Wireless Stereo headset with innovative offline access to cached streamed audio content and playlists.

Less than 40% of music is now listener owned, with streaming services increasingly dominating the market. Existing earphone solutions always require a paired device to be in range if the listener wants to take advantage of the benefits of streamed music and this can be very restrictive in many circumstances, from a device security and safety perspective, and in terms of convenience. Strax intends to fill this gap in the market with a Strax-branded proprietary solution. It will provide an in-ear earphone technology with in-built access to high-quality streamed content, even when not in range with a paired device. This capability will be enabled via technological advances, and licenced-enabled access to content and user-define playlists. The product will be the first to market with offline streaming capabilities contained within discrete and fully wireless earbuds, and alongside Active Noise Cancelling, it will incorporate a novel proprietary noise reduction capability currently in development at Strax.

In the 9-month STREAM-TWS project the partners will develop the technology to pre-production prototype stage, with features and functionality validated through engagement with consumer panels in the USA and UK. Loughborough University's centre for Sustainable Manufacturing and Recycling Technologies will be engaged under sub-contract to evaluate the environmental impact of the product from 'cradle to grave', and to provide insight for consideration in specification, design, manufacture and supply.